Legislating and implementing welfare policy reforms: What works politically in Africa and why?

This project falls primarily under the previous Call (in 2010) on "Inequality and Development".

Social assistance programmes - including 'social' pensions, conditional and unconditional cash transfers, and workfare through public employment programmes - have attracted considerable attention as a mechanism for reducing poverty and inequality, and stimulating development in the global South. Little attention has been paid, however, to the politics of programmes that "just give money to the poor". This research project will analyse how and why social assistance programmes are adopted in different parts of Africa, drawing comparisons with Brazil and India. The central question is "what works and what doesn't work politically?", i.e. what makes reforms politically feasible and sustainable?

The research will examine, for selected countries across Southern, East and West Africa, each stage of the policy-making and implementation process. How do ideas get onto the policy agenda? What shapes elite and public opinion on reforms? Under what circumstances do reforms become salient electorally, or in competition between or within political parties? What influence do civil society organisations, aid donors or international agencies exert over policy-making? How are reforms affected by legislative, executive or bureaucratic procedures within the state? In short, what factors favour and what factors impede policy reforms? The goal is to understand why policies are not adopted as much as why they are and the final form that they take.

The research will pay particular attention to the ways in which socio-economic inequalities and ethnic or racial differences affect the politics of welfare reforms. Economic inequalities ironically make it fiscally easier to reduce poverty gaps through cash transfers. Politically salient ethnic or racial differences are generally understood to impede programmatic policy-making. The combination of the two (as in South Africa) might make it politically easier to introduce reforms, if visible and effective poverty reduction is expected to reduce social and political tensions. Through a comparison of different countries, this research will inform an understanding of the political mechanisms through which socio-economic inequalities and regional or ethnic differences affect the political feasibility of welfare reforms.

This research will be conducted through a combination of existing research conducted through UCT, supplemented with focused new research in selected countries. Existing research foundations include a review of policy across the region, case-study research on reforms in South Africa, surveys of public opinion (through Afrobarometer and other research), legislative processes (through the African Legislatures Project), cross-national studies of public expenditure on health care programmes, and the relationships between civil society and public policy-making. New empirical research will focus precisely on elite and public opinion on welfare policy reforms, political processes with respect to welfare policy-making in state and civil society, and the determinants of expenditure on welfare programmes in the selected countries.

The project will contribute new understanding of how poverty alleviation can be delivered in a range of settings, including how the design of policies affects their political feasibility and the efficacy of interventions at different stages of the policy-making process.

Whilst building on the strengths of a major research institution in the global South, the project will also help to build capacity there.

Potential impact
Policy-makers and practitioners must be integral to the research project. Probing the 'black box' of policy-making and implementation requires access to the inside knowledge of legislators, ministers, civil servants, civil society activists and donor organizations. As importantly, the project aims to provide a roadmap to past experiences in a range of African countries that can guide reformers in their future reform efforts. This research project will entail the following modes of engagement with practitioners and policy-makers, to ensure that the research is thorough and makes the desired impact.

1. A two-day colloquium in Cape Town will be held in the first six months of the project, to bring together a mix of researchers, policy-makers, donors and civil society activists from nine Southern African countries, to discuss and revise plans for the research programme.

2. A two-day colloquium in Nairobi will be held at the beginning of the second year of the project, to bring together researchers, policy-makers, donors and civil society activists from across East Africa to discuss the research that has already been conducted, and to discuss and revise plans for research in the East African countries.

3. A small advisory group of policy-makers, donors and civil society activists will be formed to guide the research project.

4. Five practitioners and policy-makers will be included among the visiting research fellows who will spend short periods of time at UCT, reflecting on their experiences, and advising and working with the UCT-based research team.

5. A three-day conference will be held in the final year of the project, bringing together researchers, policy-makers, donors and civil society activists to discuss research findings, locate these in global experiences of policy-making, and consider the implications. This conference will include dedicated sessions on the use of the research results in the policy-making process.

6. Policy briefs will be written and disseminated, to practitioners, policy-makers and news media in the selected countries, on both the national case-studies and cross-cutting themes.

7. The database of summary research findings will be available in a practitioner-friendly form.

8. Practitioners and policy-makers will be encouraged to participate in a short course on the politics of policy making in Africa to be included in the CSSR/Afrobarometer Summer Schools, held in Cape Town from 2013 for junior researchers and professionals from across Africa.

9. Dedicated pages will be established on the CSSR website, with links to the websites of the ALP and Afrobarometer.

Working with practitioners and policy-makers will be the responsibility of the PI together with Dr Haarmann. Dr Haarmann has considerable experience in working in and with civil society organizations, as well as with policy-makers, in both South Africa and Namibia.

It is anticipated that the "impact" dimension to the project will account for about £50,000 of expenditure (i.e. 13% of the total budget). This will comprise 10% of the PI's time on the project, 10% of the researcher's time, 20% of the project manager's time, 30% of Dr Haarmann's time, 50% of the workshop and dissemination expenses, and the expense of bringing five practitioners or policy-makers to Cape Town as visiting research fellows.